Aston University and Tropical Growers Limited AAKTP 23_24 R1

To develop a sustainable, efficient, carbon-free and cost effective digital platform and health monitoring system for vegetable cultivation using hydroponics, integrated with a novel solar PV powered evaporative cooling system.